Remote CO monitoring for Domestic Boilers

Sustainable Ventures has produced a prototype design and begun to identify diagnostic requirements. Expert support is being sought to produce the first data collection console.
However, in order to formalise this and protect the emerging IP, external specialist support is required. Initially, Sustainable Ventures needs to understand the current patent landscape, identify if any licenses are likely to be required on background IP and gain input into its technology development roadmap.